Pioneer™ Mobile Hydrogen Refueller

NanoSUN has developed the Pioneer(tm) Mobile Hydrogen Refuelling Station: a low cost mobile HRS that eliminates more than 60% of the cost of conventional hydrogen refuelling. This technology has broad potential applicability to the transport network. It will initially enable rapid adoption of low-emission vehicles for fleet and heavy-duty transportation. A low-cost hydrogen refuelling solution for HGVs opens a pathway to eliminating more than a quarter of the UK's total domestic transport CO2 emissions. This segment is currently a critical gap in the UK Government's strategy to achieve Net Zero Emissions by 2050